Maritime M2M User Interface

We need to create a management Graphical User Interface for our M2M platform, so that the operator can have a visual representation of the configuration and operation of the platform.We would like to use Web 2.0 technology to make this highly interactive and visual.